Deaf Communities and their Historic Environment: How built heritage is discussed, symbolised and manifested through contemporary British Sign Language

Deaf Communities and their Historic Environment: How built heritage is discussed, symbolised and manifested through contemporary British Sign Language